Powder Batch Colouring in Selective Laser Sintering (SLS)

Selective Laser Sintering (SLS) of plastic components has become an increasingly established tool for the creative industries. Additive Manufacturing (AM) is a digital technology that it is progressively being integrated with the internet, allowing consumers to design and personalise their own products. Despite the freedom of design using AM, polymer choice of colour is restricted to black, white and natural polymer colours. Although parts can be dyed, they are limited to vivid colours and only colour the surface of the parts. The aim of this project is to provide customers with not only a choice of colour on a batch to batch basis but also the potential for a customer to choose the shade of colour they require.